An intellectual history of patriotism in the pan-African intellectual tradition, 1850-1925

This thesis will explore the intellectual history of patriotism in the pan-African intellectual tradition, from circa 1850 to circa
1925. It will expand on my masters research into the politics of language and knowledge in the thought of Alexander
Crummell and Edward Blyden to consider patriotism in the work of four key thinkers from four key geographies across
the pan-African world. Centring on the thought of minister and diplomat Alexander Crummell (1819-1898), educational
theorist and diplomat Edward Blyden (1832-1912), lawyer and novelist Joseph Ephraim Casely Hayford (1866-1930),
and anthropologist and politician Anténor Firmin (1850-1911), it will trace the idea across the intellectual and political
geographies created by these four "fathers" of Pan-Africanism. In particular, it will look at (1) how the idea of "love of
country" responded to the gains, losses, and compromises of various nationalist and internationalist projects, (2) how
patriotism shaped political strategy, (3) how thinkers integrated it into campaigns to secure political order or effect
political subversion, and (4) how thinkers grappled with the ethics of patriotism in the pursuit of their wider political aims.